Deep learning for hyperplexed biosensor diagnostics

Biosensors for point-of-need diagnostics revolve around single-biomarker detection for a specific disease, or collections of a few single-biomarker assays into multiplex formats screening a range of diseases. However, these single-biomarker biosensor formats can suffer from reduced sensitivity and specificity and do not capture the convolutional nature and co-dependencies of disease pathways. This project aims to pioneer deep learning architectures compatible with reporter signals from biomarkers captured by hyperplexed biosensor chemistries. Surface-enhanced Raman Spectroscopy (SERS), a type of field-enhanced Raman spectroscopic technique, will be used to amplify signals of captured biomarkers from each of the hyperplexed capture chemistries, resulting in data that is high-dimensional, and may be collected temporally for relapse monitoring.